HePSO AI

This is a collaborative project undertaken by ICAX and Intellegens to study the application of AI by machine learning into ICAX's product and service streams for the built environment.

Areas of special interest have been identified by ICAX through their vast experience delivering innovative low carbon heating technologies for small- and large-scale construction projects. This feasibility study will aim to exploit opportunities for increased efficiencies in design, delivery, and operation of ICAX heat pump systems, exploring all facets of machine learning, including data quality, model training, and deployment (a successful proof of concept).

As the UK endeavors to transition to a low carbon economy to meet climate commitments under the Paris agreement, various bottlenecks in heat pump system design, commissioning, and operation are slowing progress. Heating accounts for over 35% of all carbon emissions, so tackling this by implementing solutions for the built environment in the construction industry is how ICAX and Intellegens plan to make a positive impact, using AI as the driving technology.

The project will create a catalyst for further implementation of AI through Intellegens' Alchemite platform.